Dimers are forever: shining a light on the origins of memory storage using single-molecule microscopy

The project will generate large datasets spanning the scales of the nervous system from single synaptic complexes to whole brain. We will use cross-cutting laboratory and data analysis techniques to ask how much diversity there is in protein exchange, and how this varies throughout life. The student will be trained to tackle fundamental scientific questions in a vibrant atmosphere in two laboratories with complementary and wide-ranging expertise using state-of-the-art methods in neuroscience and biophysics.